CreatingValEU: a value-based health innovation Summer School

Europe's healthcare systems are unsustainable. If no solution is found, the cost of healthcare is expected to double by 2050\. The future of healthcare hinges on value-based healthcare (VBHC). However, VBHC is widely misunderstood, poorly applied and rarely at the centre of the innovation process. Our project addresses this clear need, training the next generation of entrepreneurs in principles of VBHC, whilst co-creating value-based innovations directly aligned with patient needs. Budding innovators will learn from patient experts, entrepreneurs, big data scientists and healthcare professionals to identify pressing challenges and create value-based solutions. Teams will pitch their entrepreneurial ideas and the winners will receive bespoke coaching to take their ideas to the next level.